Multizone - OpenCrime

We are participating in the Crime and Justice series of the Open Data Immersion Programme and propose working to increase community involvement with the criminal justice system. We believe that by using open data from a variety of sources and combining it with social data it is possible to produce compelling applications which will be of interest to the public at large and get them involved in reducing crime.